MRC Centre for Regenerative Medicine

This proposal represents a request for the renewal of the Edinburgh Centre for Regenerative Medicine. Our Centre tackles a major problem in modern medicine - the lack of any therapies that promote repair in the clinic. At present, a trip to the doctor will lead to a drug to limit the damage from getting worse, but nothing to repair the damage already done. This lack of regenerative therapies is a huge societal and medical problem - for example in Multiple Sclerosis it causes the majority of the 10 billion Euro annual cost of the disease.

To develop this new class of drugs we need to study stem cells, the immortal cells present in many of our tissues that can generate all the cells required for repair. Despite spectacular advances in our understanding of their properties when growing in dishes in the lab, however, we still know very little about what controls their behaviour in tissues, and particularly in tissues damaged by disease or scarring. It is this problem that represents the starting point of our Centre's quest for new treatments.

To tackle this problem we bring together scientists who can address all of the specific questions we need to consider - how do stem cells react to damage, how is their proliferation regulated in tissues, can we increase this proliferation by drugs or by transplanting in new cells and, even if we do, will these new cells be incorporated into and repair the damaged tissue? We also need to partner these scientists with technologists and doctors able to develop our discoveries into products and then try them out in special clinics where very small numbers of highly-selected patients are given these experimental treatments to see if they work.

In working on this, we have two other very important goals. First, we need to train the next generation of clinical and non-clinical scientists in this field so as to ensure that the investment made is sustainable. We select the brightest and the best each year for our PhD programme and provide them with a state-of-the-art training in all areas of stem cells and regenerative medicine, and then help them start their own independent careers. Second, we need to tell the public and politicians what it is we do and why it is important. For this, we have a an Outreach programme (the best in Europe) that provides accurate information on all aspects of stem cells via the press, the web and in person - a vital role to ensure that misconceptions about stem cells are not allowed to spoil the promise of this most exciting area of science.

Technical abstract
The proposed research of the Centre over the next 5 years is comprised of three parts.

First, our research programmes addressing key gaps in fundamental knowledge (tissue stem cells, plutipotent stem cells, niche composition and regulation, activation of tissue stem cells, stem cell differentiation and reprogramming), translation (drug-based therapies, cell-based therapies, disease modelling) and clinical application (cell therapies for liver disease, regenerative neurology) that represent the continuation of our activities catalysed by the initial Centre award - these programmes are now funded by programme and project grants.

Second, the new collaborations and strategic initiatives we propose to achieve our ambition of being world-leading in the field of stem cell and tissues - it is to create these new collaborations and initiatives for which we seek MRC support in this renewal application.

Third, the new translational and clinical platforms for which we propose to leverage our MRC Centre status, and the explicit recognition by the MRC of our ambition, to generate additional funding from other sources. These are an academic cell therapy unit and an endogenous repair platform to contribute to the UK Regenerative medicine platform and a new clinical programme in cardiovascular regeneration in partnership with the BHF.

From this research we will deliver a detailed understanding of the array of external and internal signals that instruct stem cell behaviour and tissue formation, show how disease modifies these signals and identify the steps in the regenerative process at which repair then fails. Using this knowledge, we will generate better animal- and iPS-based models of relevant diseases. We will use these to devise strategies to promote regeneration that we will test in first-in-man clinical trials, so using our facilities and our vision to deliver the crucial next impacts in stem cell biology and regenerative medicine.

Potential impact
In the short term our work will impact on

1) Commercial organizations ranging from spin-outs using our expertise or IP (eg Roslin Cells or FibroMed) to larger companies with whom we will develop partnerships around areas of specific knowledge eg iPS cells. We see the latter as a particularly important potential impact to address the rapidly declining number of new drugs emerging from the Pharma pipeline. The complexity of safety, regulatory and other hurdles that need to be overcome means that a new drug now costs upward of £1 billion to develop and bring to market. This combination of rising costs and diminishing products is not sustainable, and new technologies are required to improve efficiency. The increased use of ES or iPS-derived human cells provides such a technology.

2) The public, for whom our communications strategy provides accurate information on a range of stem cell-related issues. As an exemplar, there is a need to distinguish the difference between cell replacement strategies based on stem cells and those based on trophic effects of (any) cell transplant. The failure to distinguish these underpins much stem cell tourism and highlights the need for professional outreach programmes such as that in CRM.

3) Policy makers, to whom we provide advice on the opportunities and threats created by stem cell medicine in the life science sector - one of five targeted areas for development in the Scottish economy and a key part of the wider UK economy.

In the longer term the key beneficiaries will be

1) Patients with diseases such as liver cirrhosis, Parkinson's disease and multiple sclerosis. While the identification of neural and other tissue stem cells raises the hope that previously unattainable restoration of other adult organs damaged by disease, trauma or aging can be achieved, there are at present very few regenerative therapies in the clinic - doctors prescribe drugs to limit damage, but none to enhance repair. Such regenerative therapies, which might be either cell- or drug-based, represent a major unmet need.

2) Blood transfusion services. Our research to create red blood cells from human stem cells offers the prospect of limitless quantities of safe blood without the need for extensive donor programmes.

2) Pharmaceutical companies. Regenerative medicines provide a substantial potential market for Pharma companies in the UK and beyond - estimated to be at least $35bn by as soon as 2018.